Robust ESG data for biodiversity: towards a spatially-sensitive approach to Sustainable Finance

This project seeks to construct an interdisciplinary expert and stakeholder community to uncover and pilot using 'discoverable' data to construct a usable and scientifically rigorous biodiversity dataset. To achieve that, the project will be led by the Oxford Sustainable Finance Group, in partnership with WCMC and Catapult, in four key stages:
Stage One: Network building
Stage Two: construction of a strawman for integrating biodiversity in ESG metrics
Stage Three: Testing and revising the strawman
Stage Four: White Paper, Next Steps and Capacity Building

The project will result in:
(1) a community of committed stakeholders;
(2) a concept note of use cases of biodiversity metrics, existing data and capacity availability and gaps;
(3) a tested blueprint of what a biodiversity finance database would look like;
(4) an agreed-upon plan of next steps forward.